The baryon cycle: constraints from the next generation galaxy evolution surveys

This proposal focuses on constraining the cycling of baryons in and out of galaxies at high redshift. Gas accretion from the cosmic web, its interaction with the interstellar medium (ISM), and feedback from stars and active galactic nuclei (AGN) shape the growth, chemical enrichment, quenching of galaxies, and are particularly important at redshifts z~1-3. While numerical simulations highlight the significance of feedback mechanisms, direct observational constraints on outflows, momentum transfer, and gas redistribution remain limited, especially for individual galaxies.
The proposal aims to fill this gap using deep, multi-wavelength imaging and spectroscopy, leveraging major observational programs such as those with James Webb Space Telescope (JWST), and a new and completed VLT/MUSE and KMOS Large Programs, which are led by the PL. The research is structured into three key work packages:
1. Measuring precise redshifts and mapping large scale cosmic structures: The MUSE Large Program, covering 65 square arcminutes in the COSMOS field, will provide spectroscopic redshifts and environmental context for thousands of galaxies up to z~6. This will allow for the identification of large-scale Ly-alpha emission, tracing gas accretion and interactions within the cosmic web.
2. Characterizing outflows and feedback energetics: Combining VLT/MUSE data with resolved spectroscopy from the VLT/KMOS will enable the study of gas kinematics, ionization mechanisms, and feedback processes within the ISM of individual galaxies. This will quantify mass outflow rates, wind energetics, and the impact of star formation and AGN-driven outflows on galaxy evolution.
3. Assessing systematics in obscured star formation: To correct for dust-obscured star formation biases, an ALMA survey will map far-infrared emission. This will assess systematics, refine estimates of stellar mass, star formation rates, and dust attenuation effects, ensuring a more accurate interpretation of baryon cycling.
By integrating these observations, this study will provide unprecedented constraints on gas accretion, feedback, and the evolution of galaxies at cosmic noon.